Birmingham City University and Hadley Industries Holdings Limited

To develop a bespoke Knowledge-Based Engineering software design tool to simplify design processes and accelerate take up of modular-build housing.